Fledgling Project

Air travel has brought families and nations together and connected the remotest places on our globe. It has brought opportunities and enabled the dreams of many. But air travel should not cost us our planet.

Business and regional aviation will only remain environmentally and socially acceptable if aircraft propulsion systems are developed that can operate with zero polluting emissions. These zero emissions propulsion systems must also deliver strong economics and the necessary aircraft payload-range performance needed for practical airline and business use. Due to poor energy density restricting aircraft range, there is now the recognition that batteries are a false dawn for aviation and more innovative solutions are needed.

ZeAero% (Zero Emissions Aerospace) through the Fledgling project is actively developing a novel modular liquid hydrogen-electric aircraft propulsion system that produces zero damaging emissions in operation and achieves class leading power density and specific energy. It achieves this through the application of multiple innovative design features to promote safety and efficiency. This propulsion system will:

1) deliver zero emissions in service -- benefiting the environment,

2) reduce aircraft maintenance and operating costs -- compared to current aviation propulsion units, and

3) not compromise on the high safety standards demanded by the aviation industry.

ZeAero% who are the developers of this industry-leading zero emissions propulsion system are experts in the development of novel non-polluting aviation technologies and aircraft design, with a team that boasts many decades of aircraft development experience. Our capabilities, experience and proprietary solutions for the field of zero emissions and hydrogen aviation will make practical non-polluting flight possible.